WeTrack: Innovation Vouchers

We need to explore our IP options further. Specifically, looking at the pros and cons of trying to get a patent and whether we should expand out trademarks across Europe and Worldwide at this stage.